The impact of genetics and environment on fertility

Technical abstract
Genetic selection in farm animals for production traits has had negative effects on fertility, particularly in dairy cattle, pigs and poultry, and has led to associated behaviour and welfare issues. An adverse prenatal environment in mammals also impacts on postnatal survival and subsequent development. These challenges to efficient productivity can be improved by understanding the basic physiology underlying genetic effects and the physiological basis of maternal and prenatal influences on reproductive efficiency and postnatal development. Better understanding of developmental and reproductive processes, and appropriate translation of this knowledge, is a key aspect of the goal of meeting the rising demand for livestock products in an environmentally and socially responsible way. Research conducted within this project will provide an integrated understanding of the continuum from germ cell formation to production of viable young in all major livestock species. Our research will lead not only to sustainable improvement in reproductive efficiency, but also to improved offspring well-being and product quality.